TWENTY 65: Tailored Water Solutions for Positive Impact

Water for all is the aim of this consortium. The UK water sector faces grand challenges over the coming decades: increasing population, ageing infrastructure, and the need to better protect the natural environment all under conditions of uncertain climate change. The application of traditional technology-based solutions alone is not the way forward. We propose the use of 'tailored solutions' to address these challenges by combining measures to suit specific circumstances and constraints to achieve flexible and adaptive water systems. The project will undertake research in 8 technical themes, each of which individually pose disruptive questions, demonstrate the potential for, and lead transformation. However, they will not be viewed in isolation. When considered in combination, taking a systems view, they can be combined as 'silver baskets' of broader tailored solutions able to work synergistically for existing and new infrastructure in order to achieve transformative impact. Tailoring water solutions does not mean lower quality water services for different sectors in society; rather, it means fair, bespoke solutions appropriate to variations in the natural environment, population distribution, and legacy infrastructure. In this way the project will address the needs of water for all.

Our consortium is built around a core based on the Pennine Water Group (PWG) which has been supported continuously by three EPSRC platform grants since 2001. The PWG's strength and international reputation is founded on a balance of fundamental and applied research via a multi-disciplinary approach focusing on urban water asset management. This consortium broadens the PWG to include new expertise to provide tailored water solutions for positive impact. At Sheffield, this will include new collaborations with experts in energy systems, robotics, automation, and management. Externally, the consortium includes internationally-leading experts from Exeter for household and community scale water efficiency, Imperial College for treatment and emerging contaminants, Manchester for social practices, Newcastle for climate change impacts, risk modelling and cities/infrastructure integration, and Reading for catchment processes. All members bring wide international collaborative networks that will link with the scientific and engineering research needed to deliver the silver baskets of tailored solutions.

To achieve the envisioned transformation requires time and a step change in the way in which the UK water sector identifies, develops and applies innovation. Stakeholders need to move out of traditional silos and collaborate to creatively co-produce knowledge and action. Academics, scientists and engineers must work across disciplines and stages in the knowledge production process to deliver the complex socio-technical solutions needed to meet the challenges facing the UK water sector. Collaboration is especially relevant in a sector that is not accustomed to working together and does not have a shared vision of how to meet its grand challenges. A unique feature of this consortium is the development of the Hub that will revolutionise the way innovation is delivered to the UK water sector. The Hub aims to provide transformative leadership and accelerate and support innovation through partnerships for the co-production of knowledge across the water sector. Underpinned by world class science and engineering research the Hub will facilitate the development and communication of a shared visionary roadmap for the UK water sector, stimulate and demonstrate new tailored approaches to address the grand challenges, create a process for selecting potentially transformative tailored socio-technical solutions in line with the roadmap and enable the accelerated generation of collaborative, responsible innovation across the UK water sector.

Potential impact
Water is essential for life, fuels food production, sustains economic growth and governs the status of the Earth's ecosystems. In leading progression towards tailored water systems with positive impact by 2065, our research agenda will have widespread impact upon individuals, organisations and institutions that engage with water across the economic-environmental-social continuum. Our key deliverables leading to impact will be: (i) new partnerships; (ii) new knowledge, technologies and products needed along a transition timeline towards 2065; (iii) proof of the economic viability, novelty and stakeholder acceptability of solutions over the medium to long term; (iv) understanding of barriers for technology adoption and social change; (v) plan to overcome these barriers; (vi) business case based on cost-benefits analysis agreed with commercial partners and end users to influence market take up; (vii) community education.

Economic and industrial impact. A fragmented water sector, the absence of a central innovation hub enabling coordination and demonstration, and the difficulties of co-creating innovative projects across research and industry, limit the uptake of UK water research. This constrains the potential for innovation and knowledge development in the UK water sector, reducing the potential for efficiency and growth. Our research will positively impact water service providers (water companies and supply chain), through the co-development of tools, technologies and processes that provide competitive advantage to these organisations in the context of future water service provision. In addition, we envisage positive impacts on other infrastructure providers such as energy and waste through cross-sector collaboration and learning specifically for the water sector. In addition, by 2030 the UK share of the global water technology market has the potential to increase to 10% (£8.8 billion) or more, providing 71,000 jobs and involving 960 SMEs (UKWRIP, 2012), if the challenge of embedding world-leading water research in practice can be addressed. By specifically addressing this challenge, our research will better position the water industry, and new SMEs, to exploit this market opportunity and promote the UK to leading water innovation internationally.

Impact upon policymakers and regulators. Our collaborative research process, alongside our specific research outcomes, will impact on organisations including the EC, Defra, EA, Ofwat and DWI, by providing new evidence, tools and processes through which policy and regulation can be designed to address future water challenges. Our research, coupled with our engagement activities, will also impact on citizens, supporting water service providers in their work to deliver an improved and more secure water service to citizens, alongside increasing the visibility and level of engagement among citizens with the opportunities and challenges in the field of water service provision. Environmental interest groups will be positively impacted through access to the rapidly evolving scientific evidence base related to tailored water systems, enabling these organisations to more effectively support their advocacy positions.

Impact upon future engineers. We will raise the profile of water engineering as an important and attractive sector of academia and the economy, given the challenge of securing future water service provision. We will specifically impact a large cohort of the next generation of skilled water engineers by developing their technical expertise, alongside furnishing them with the skills and experience needed to ensure the uptake of world-leading research in water practice. Through our programme of engagement, we will also impact upon individuals at earlier stages of becoming future engineers (e.g. primary and secondary school children) by raising the profile of water service provision as a grand challenge and the opportunities for future careers that address this challenge.